Cohomology of small categories with coefficients in a presheaf

This is a very general set-up into which one can shoehorn most instances of the use of homological methods in algebra. The project can produce quite general theorems, such as a cellular approach to calculating these cohomologies, as well as explicit answers when we have an interesting presheaf on an interesting small category.